The University of Leeds and Vet-AI Limited KTP 22_23 R5

To provide an automated decision support tool by using Artificial Intelligence tools to assess images of pets, to help owners and vets diagnose and treat skin disease.